University of Essex and Blackman & White Limited

To develop state-of-the-art automated motion control on a new, patented cutting machine and programming functionality for the current range of machines.